RADAR - Rail Anomaly Detection And Reaction

**Rail Anomaly Detection and Reaction**

The RADAR project team will be led by Transmission Dynamics (TD) and delivered in collaboration with a fellow SME, Komodo Digital (KD) and the RADAR Project Board; Network Rail (NR). Angel Trains (AT -- Rolling Stock Leasing Company) and Avanti West Coast (AWC - Train Operating Company). The partners have already delivered exemplary collaboration to develop and rollout a market leading pantograph and overhead line monitoring system (PANDAS V(r)). RADAR will build on this success to deliver a solution to the global Rail industry's critical need, to monitor and resolve asset and infrastructure anomalies more efficiently, via data driven decision making and automation of administrative tasks.

RADAR will deliver self-learning automated pantograph and overhead line anomaly detection capabilities and demonstrate the ability to automate reactive measures to critical incidents. These rail market leading capabilities will be delivered through extensive Machine Learning, Artificial Intelligence and Generative Prescription Transformers, to enhance on board edge processing protocols via TD's existing, multi-award-winning, pantograph and overhead line monitoring solution, PANDAS V(r).

This game-changing project will deliver disruptive innovations that are train, pantograph and location agnostic. This truly globally advanced Industrial Internet of Things solution will improve efficiency and productivity in asset and infrastructure anomaly detection and reaction. Moving way beyond leading remote condition monitoring and predictive maintenance decision support solutions, RADAR offers the ability to use live asset/infrastructure intelligence in real time, to instantly reduce risks, disruption and costs associated with prolific anomalies that otherwise deteriorate exponentially over time. With upto 50 trains per hour passing every anomaly and exacerbating them every time, RADAR's intelligent and self-configuring pantograph network interaction will incomprehensibly impact safety and likelihood of faults leading to further damage, risks of service effecting failures (delays) and potential for expensive to rectify (£1.5m each) dangerous and disruptive de-wirements.

In addition to delivering the monitoring and automated reporting capabilities above, RADAR will develop an Artificial Intelligence driven Graphical User Interface to improve user adoption. It will learn individual user's requirements, level of engineering knowledge and role in the complex rail supply chain to give them the exact information they need, in a form they can understand, in order to promptly utilise it. This complex, user lead GUI work package will ensure the presentation of RADAR intelligence dynamically evolves to meet their individual needs, improving overall user experience and engagement, to maximise the speed of reaction to alerts.